Intergenerational Startup Hub

This project explores how the design of intergenerational services (the synergies from combining younger and older) can lead to greater social cohesion and economic growth within our British communities. Exploratory work has identified similarities between younger people emerging from tertiary education and older people emerging from full-time careers. Younger people tend to be infused with exuberance and tech savviness, but tend to be insecure about which career direction to take. Their older counterparts are increasingly excited about the opportunities offered by a longer healthy life expectancy and are armed with a broad arsenal of skills and experience. The Intergenerational Startup Hub project will look to explore the synergies between these two generational groups - leading to greater intergenerational cooperation and cohesion within our communities; shed new light on modern retirement and career-building models; and provide opportunities for innovation and economic growth on a local, distributed and scalable basis across the UK. The cross-sector project stakeholder group will demonstrate the value and impact of a user-centred design-led approach to innovation, as well as bring new design expertise and capabilities within their respective organisations.